Deep Learning Reduced Basis Method for High-Dimensional Parametric Partial Differential Equations in Finance

The financial sector is challenged by the digital revolution, utmost competitiveness, and serious risks along with advancing regulatory and accounting requirements, which leads to highly complex computational problems. A prominent example is the computation of the capital reserve where counterparty credit risks have to be incorporated as a direct regulatory response to the causes of the last financial crisis. This is of fundamental importance for the financial system.

To develop adequate computational methods for option pricing and risk management we develop a new approach combining deep learning with well-understood numerical techniques, which have already proven highly trustworthy for complex real-world problems in engineering, where risk control is taken very seriously. To be more precise, we develop an offline-online method for parameter-dependent partial differential equations. Offline, the complex problem is processed with the help of machine learning to prepare an efficient solver. Online, this solver can be called in real-time for all parameters.

This way, we will bring together the efficiency of deep learning with the reliability and economic interpretability of numerical algorithms. Thus we will contribute to the applicability of machine learning in the financial sector, where an intuitive understanding of the results is as crucial as their liability.

High-dimensionality is intrinsic in finance and resulting computational problems are traditionally solved by Monte Carlo simulations. For urgent tasks such as real-time risk monitoring, uncertainty quantification and credit value adjustments, this approach is computationally too expensive. Lacking appropriate computational tools, ad hoc simplifications are the current market standard, yielding uncontrollable operational risk.

The new combination of model order reduction for parametric (nonlinear) partial differential equations with deep learning allows us to break the curse of dimensionality. While classical discretisations are infeasible, deep neural networks allow for efficient approximations of high-dimensional functions. While with machine learning, results are efficiently evaluated, but difficult to interpret, we gain economic interpretability. The performance of the novel techniques will be evaluated and compared and their capabilities will be shown on realistic examples.

Potential impact
Our new approach to reliable fast large-scale computations to solve high-dimensional (nonlinear) option pricing PDEs is beneficial for routinely requested tasks in finance:

1. for the UK financial industry (banks, hedge funds, fintech) and insurance companies by market advantages and therefore for our economy;

2. globally for the financial and insurance industry, their customers and the society by enabling more accurate risk control;

3. globally for regulators and thus for society by enabling more adequate risk requirements, that currently cannot be imposed because the related computations cannot be efficiently performed and thus cannot be requested.

In the financial industry, computational methods are fundamental for daily tasks as pricing, hedging and the computation of risk related quantities such as the credit exposure. When both run-time and accuracy matter methods to solve partial differential equations come into play. PDE methods share their flexibility to be used for different models and option types with Monte Carlo based methods, and they typically allow for a considerably higher efficiency. The algorithms are well understood and well-established toolboxes are available. Moreover, for their core tasks financial institutions have built their own efficient and specialised PDE-based software libraries.

For complex tasks, for instance for pricing basket options, the use of these tools currently is still limited due to the high dimensionality of the underlying PDE. As a result of the proposed research project, we will have developed a combination of a PDE-solver and a machine learning technique which will perfectly suit in the industrial environment by offering desirable features as

- a degree of accuracy reaching levels relevant to practical applications that can be measured and controlled by theoretical error analysis;

- fast run-times;

- low and feasible implementational and maintenance cost;

- flexibility of the toolbox towards different options and models in high dimensions.

With these features the new technique will be of high interest across different financial markets such as stock, fixed income, credit and energy markets.